Clean Tyne Shipping Corridor

Achieving zero emissions from maritime transportation over the coming years and decades will require research, development, demonstration, and deployment at a massive scale. This requires enabling policies that incentivise the shift to low- and zero-emission fuels and technologies as soon as possible.

Together with Newcastle University, EDF Energy R&D, Lloyd's Register, ARUP, the North East LEP and the Connected Places Catapult, the Port of Tyne will lead an innovative project to support the transition to net-zero for the maritime sector, delivering the blueprint for green shipping corridor to create spill-over effects.

Green shipping corridors can spur early and rapid adoption of fuels and technologies that could create secondary effects that reduce shipping emissions on other routes. On a lifecycle basis, this is a pathway to full decarbonisation and helps deliver low- and zero-emissions across the maritime sector.

This Clean Tyne Shipping Corridor consortium aims to support this transition by undertaking a feasibility study to establish a green shipping corridor from the UK north-east shore with the vision to join up with the Europe Green Shipping network and accelerate uptake through diffusion.

Leveraging significant previous collaboration in the region, the consortium partners have brought together key stakeholders across the value chain to collaborate and directly contribute to establishing at least one of the six green corridors pledged by the 24 signatory nations by 2025 to the Clydebank Declaration.

The consortium will undertake an analysis of the innovative green shipping technology requirements for both vessel and landside infrastructure. It will also produce the roadmap for implementation based on identified barriers such as the regulatory framework, information sharing, and infrastructure investment, as well as possible actions to address them.

Outcomes of the project will be used as the blueprint to drive the operational transition and wider compliance to deliver on the Government's Clean Air Strategy and Clean Maritime Plan.